Echofide 1.0

Echofide is **the world's first social content-streaming service that simplifies booking creatives**.

Ever struggled with booking a singer, photographer or even a public speaker? - Echofide is here to change that!

They're already **revolutionizing the entertainment industry** and will become the 'go-to' destination for Creatives, by giving them the **must-have tools to manage & monetize their art/services**. Whilst also keeping entertainment lovers engaged through exclusive Echofide content & monetary incentives.

Echofide was created by people who are **passionate** about music, entertainment and technology. Alongside being **supported by** some of the **world's biggest music artists, professional athletes & public speakers.**